Time for Utopian Realism? Basic income and transnational citizenship in Europe

This PhD will examine the viability of Basic Income (BI) as a policy tool for an ever-closer Europe. The issue is particularly relevant today, given the rising tensions stemming from multiple security threats and war, which necessitate further regional integration and cooperation led by the European Union (EU) (Commission, 2023).However, heightened support for populist and right-leaning parties, add complexity to EU integration and policymaking (Fossum, 2023). As a policy initiative, BI has gathered significant support from both the EU elite and the public, placing the addressing of social inequalities within the region, especially as part of European citizenship, as paramount (Karakas, 2016; Goodman, 2023, UBIE, 2024). This PhD will adopt a theoretical perspective of Utopian Realism (UR) to unpack these issues and offer pragmatic economic and social policy solutions, blending utopian optimism and visions of an equal and integrated, peaceful European citizenry with realistic and practical visions of EU integration (Young, 2011).